Impact assessment based on self-reported attribution in complex contexts of rural livelihood transformations in Africa.

There is a growing demand for impact evidence within development agencies, both to support their own learning and to account responsibly to other stakeholders. Internal M&E systems are an important foundation for such assessment but it is widely recognised that they can usefully be complemented by periodic independent impact assessment (IA). However, doubts remain over the reliability and/or cost-effectiveness of much IA, prompting ongoing experimentation and academic debate over alternative approaches.

The proposed research addresses the particularly difficult issue of how to assess the impact of development activities intended to benefit poor men and women caught up in complex processes of rural transformation in Africa. The core issue addressed is how to attribute change specific interventions in a way that is reliable, timely and cost-effective to different stakeholders, without at the same time distorting or constraining the development activity being assessed.

While the impact attribution problem is pervasive in development practice, the research will be focus particularly on the work of two NGOs: Self Help Africa (SHA) and Farm Africa (FA), and their ongoing activities in Malawi and Ethiopia. More specifically the research will assess scope in such contexts for rigorous and cost-effective impact assessment based on (a) systematic monitoring of economic security at the household level combined (b) with in-depth interviewing designed to elicit self-reported attribution by respondents. This approach can be contrasted with both participatory approaches to impact assessment, and those that rely on statistically inferred attribution using either randomised control trials or quasi-experimental methods.

The proposed research comprises three complementary strands.

Strand 1: four baseline studies (two in Malawi, two in Ethiopia) followed by two rounds of programme monitoring studies conducted by the SHA and FA with specialist technical support from the NGO Evidence for Development (EfD). This will draw upon and enhance EfD's pioneering work in developing the Integrated Household Method (IHM) for measuring and modelling the reslience of household level cash income and food consumption.

Strand 2: two rounds of impact studies by independent consultants, using a qualitative individual impact protocol (QUIP) that combines Strand 1 monitoring with semi-structured interviews based on a self-reported attribution methodology.

Strand 3: two rounds of meta-evaluation, through which the quality of evidence obtained through Strands 1 and 2 will be reviewed, and additional evidence collectied of how it was interpreted and utilised by different stakeholders, and how it affected their working relationships. A particular focus here is on what evidence obtained through Strand 2 added to that obtained from Strand 1 and whether this justified the extra cost.

The research will thereby contribute to improving feedback loops in support of improved development interventions to support rural livelihood transformation in Africa, with potential methodological benefits in support of aid effectiveness more generally.

In addition to the core methodological goals of the research, the research will also address immediate and substantive questions facing the two participating NGOs in their work in Ethiopia and Malawi, relevant also to other organisations carrying out similar activities. More specifically, SHA and FA are seeking to improve their understanding of what combination of interventions are most effective in improving the economic and food security of poor rural households in the two countries. Activities to be investigated include promoting improved seeds and cultivation practices, animal husbandry, supply chain upgrading, natural resource management, microfinance, and diversification into non-farm activities.

Potential impact
There is continued and growing demand for high quality evidence of the impact of development activities, both in countries where such activities are taking place and in those that provide financial and technical support. In the context of some scepticism about "what works" demand from the general public is also important (e.g. Horton, 2010).

The project aims to have an impact on methodological debates over appropriate forms of M&E and impact assessment at various levels: (a) within SHA and FA, and through them within the NGO networks in which they participate; (b) among other development agencies engaged in work similar to SHA and FA; (c) within academia - see note on academic beneficiaries; (d) within aid policy networks within the UK and globally - e.g. through policy forums run by ODI, 3ie, Oxfam; (e) at the national level within the two countries where field work will be undertaken; (f) among the general public.

Positive impact on methodologies for strengthening feedback and organisational learning within development agencies and along the aid chain should result in improved rural development practices and outcomes both within the countries where the research is undertaken and potentially more widely.

There is widespread uncertainty about the effectiveness of alternative strategies and modalities for promoting household level economic security in the context of complex rural livelihood transformations: over the terms of smallholder participation in national and global value chains, for example. While the primary goal of the research is methodological, the pilot studies will also deliver more immediate and tangible benefits in terms of better understanding of the impact of the specific rural development activities of SHA and Farm Africa. These insights will impact most immediately on their own programmes in each country and more widely across the other countries across Africa where they work. They should also contribute to national and global debates over rural development strategies more widely.

The impact of both methodological and substantive empirical findings will be maximised through networks at global, national and local levels. Given the primacy that SRA based IA places on the validity of beneficiary perceptions of change and attribution of impact, ensuring feedback and enabling dialogue within the communities where the studies are undertaken will also be important. The NGOs conducting the research will lead in supporting communities to use the information to increase understanding of the relative impact of specific development activities in their locality for different community members. This will help inform decisions and be used in participatory planning processes.

The attached "Pathways to impact" plan sets out target audiences, forms of engagement, outputs and potential impacts more fully.